Advanced Materials Enrichment & Synthesis (AMES)

ontext: The ability to functionalise advanced materials on the nanoscale, including enabling localised isotopic enrichment and purification, has been transformed through the development of a bespoke focused ion beam facility (P-NAME) at the University of Manchester (UoM). Open to UK (and international) users in academia and industry as part of the Henry Royce Institute, the demand for this internationally leading capability far exceeds our ability to deliver with a currently approved access requests subject to a ~4 to 6 month waiting time. This is continuing to grow as more research projects are requesting P-NAME time in research proposal submissions. Significant time (~45%) on P-NAME is dedicated to materials enrichment as a critical capability we have developed.

Challenges Addressed: The enrichment of Si using isotopic 28Si doping for quantum technology (QT) applications has drawn exceptional international attention. The proof-of-concept demonstration of this has been delivered by the applicants using the P-NAME tool, placing the UK as the international lead. P-NAME is not designed for this work however, preventing its scale-up, and incurring substantial delays to other users as the process is exceptionally slow using the existing capability. This places the UK at risk of losing our lead as others develop dedicated systems for scaling this work.

The Advanced Materials Enrichment and Synthesis (AMES) tool requested here will enable accelerated isotopic enrichment and localised synthesis of materials via high-dose focused ion beam implantation alongside ion doping of active species into these materials. In doing so AMES directly enables the scaling of the enrichment process and qubit doping, and releases highly contested time to users of P-NAME for other purposes.